Vercator

Operations in many geospatial sectors, such as that of Building Information Modelling (BIM), have a requirement to align or register 3D point clouds that are recorded using conventional scanning technology. This is a labour-intensive process where shortcuts may be used to reduce time and effort but at a cost of accuracy. There is a need for improvement. A technical advance now promises to enables automated alignment with high accuracy and subsequent processing. The project is designed to gain a better understanding of the capabilities and limitations of the technical advance to deliver economic benefits, to subsequently inform on how these aspects may be incorporated in a commercial product. These results will enable the applicant to capitalise on Britain's leadership in the processing of 3D point cloud data in multiple sectors.